Disaster Resilience for Extreme Climate Events providing interoperable Data, models, communication and governance

The recent droughts in central Europe and unprecedented floods in central Europe have disclosed our vulnerability to extreme weather events. Besides climate change as a driver of more frequent and intensifying weather extremes, demographic change and socio-economic development exacerbate severe impacts. International frameworks for disaster risk reduction and climate change adaptation (e.g. SENDAI framework, EU Strategy on adaptation to climate change) acknowledge the critical need for integrating risk governance, communication and operational mechanisms for coping with extreme climate events throughout the entire Disaster Risk Management cycle. DIRECTED aspires to foster disaster-resilient European societies by expanding our capabilities to communicate, utilise and exchange state-of-the[1]art data, information and knowledge between different actors; boosting the integration, accessibility and interoperability of models; facilitating knowledge sharing; improving dialogue and cooperation encompassing all levels of actors based on enhanced community engagement and developing new governance and risk management strategies using a bottom-up, value-driven co-development approach. Key to supporting interoperability will be the establishment of the DATA-FABRIC, an innovative, governed, cloud platform that enables secure, flexible, discovery and sharing of all structured and unstructured data. Central to DIRECTED are four Real World Labs that co[1]develop new governance, interoperability and knowledge production frameworks and demonstrate their benefits for enhanced disaster risk governance supported by innovative technical frameworks to access, transform and integrate data and models into customised workflows for creating actionable solutions. The Real World Labs ensure the project continuously and actively involves key stakeholders in the co-dev